Adventures in Andromeda: Gas, Dust and Stars in our Big Neighbour

The student will use the results of the SCUBA-2 legacy survey that is observing Andromeda (HASHTAG).
She will use the results of HASHTAG, in combination with HI and CO surveys, to investigate the phases of the
interstellar medium in Andromeda, in particular the CO-dark gas.